Manchester Metropolitan University And S Cartwright & Sons (Coachbuilders) Limited

To develop fluid programmes with fuel efficiency monitoring tools to define aerodynamic trailer design including modular components plus visually demonstrate aerodynamic properties to customers.